Unravelling the role of topoisomerase II beta binding protein 1 (TOPBP1) in the resolution of ultra-fine anaphase bridges.

During every cell division, the genetic code must be accurately copied and separated between two daughter cells. Faithful division of the genome is vital to prevent damage during cell division. The processes which govern this process are conserved throughout evolution. Furthermore, there is a greater imperative for the accuracy of these processes in complex multicellular organisms, such as humans, who rely on the cooperation between functional organs and tissues. Errors in these mechanisms in the early stages of development may lead to dysfunction or prove lethal to the organism. Despite this, our current understanding of the fundamental processes that the class of proteins known as topoisomerases engage in to untangle and separate the duplicated genome remains poor. Cells that cannot resolve entangled DNA develop 'chromatin bridges' and these bridges may lead to the loss or rearrangement of genomic information leading to changes in the number or structure of chromosomes (chromosomal instability). These bridges can be divided into two distinct classes based on their ability to be stained with conventional DNA dyes i.e. stainable "anaphase bridges" or non-stainable "ultrafine anaphase bridges" (UFBs). Subsequently dysfunction in the processes of chromosomal separation pose a challenge to human health through development of cancer or as a feature of genetic diseases which demonstrate lifelong morbidity. In accordance, genes that regulate these mechanisms are potent tumour suppressors, whereas drugs that target them, are amongst the most successful anti-cancer modalities. Taken together, there is an indication that the evolutionarily conserved mechanisms of chromosomal segregation are fundamental in nature and essential to the normal function of every cell. To provide insight into these mechanisms the aim of this project is to explore the role of the protein DNA topoisomerase II binding protein 1 (TOPBP1) in recruiting the DNA topoisomerase II alpha (TOP2A) to UFBs leading to their resolution during cell division. To achieve this, three research objectives will be addressed with the aid of a collaborative network of scientists. I). To identify the mechanisms of recruitment of TOPBP1 to UFBs; Collaboration with the Functional Proteomics group, will aid in the identification of TOPBP1 interacting proteins and the modifications which signal their localisation at UFBs. Downregulation of identified protein interactors will be employed collaboration with the Gene Function Team at the ICR, to determine their impact on TOP2A/TOPBP1 recruitment to UFBs and viability of cells. II). To characterise the molecular basis of the TOPBP1-TOP2A interaction; collaboration with the Division of Structural Biology at the ICR, will assist in the purification of TOPBP1 and TOP2A proteins from bacteria and/or insect cells. This will enable the identification of the interacting surfaces of TOP2A and TOPBP1 and study of the structure of the complex that they may form. III). To determine how this interaction promotes TOP2A recruitment to UFBs and aids their resolution; The light microscopy facilities at the ICR will be used to analyse normal and dysfunctional cells that express key TOP2A and TOPBP1 mutant proteins, to determine their ability to be recruited to UFBs and resolve them.

The findings of the proposed project will further our understanding of the fundamental TOP2A-TOPBP1 processes that regulate faithful division of the genome during cell division, providing insight into how dysfunction in these processes impacts on human health, leading to pathologies such as cancer.

During this project a collaborative scientific network will be established which will aid in the acquisition of experience in a broad spectrum of experimental techniques. This will be essential for my professional development towards becoming a principal investigator who will investigate the molecular mechanisms that underpin faithful chromosomal segregation during mitosis.

Technical abstract
The goal of the present project is to understand the role of TOPBP1 and TOP2A in chromosome disjunction during mitosis in healthy and dysfunctional cells, through the resolution of ultra-fine anaphase bridges (UFBs). To achieve this, three objectives will be addressed with the aid of a collaborative network. I). To identify the mechanisms of recruitment of TOPBP1 to UFBs; Quantitative TMT mass-spectrometry will be employed to identify the TOPBP1 protein interactome and the post translational modifications that may govern their recruitment to UFBs in cells synchronised to the M-phase with nocodazole. An siRNA screens will then be employed to assess the contribution of the proteins identified by mass spectrometry to UFB formation and cell viability. II). To characterise the molecular basis of the TOPBP1-TOP2A interaction; TOPBP1, TOP2A and mutant proteins will be purified from bacteria/insect cells, enabling the mapping of interacting domains through in vitro binding assays. Interacting domains will be validated by expression of mutants in human cells followed by protein-pull down experiments. If the interaction is direct, X-ray crystallography/Cryo-EM analysis will be undertaken to provide structural data for future inhibitor development. III). To validate identified factors in promoting TOP2A recruitment to UFBs and their resolution; Immunofluorescence microscopy will be used to analyse healthy and dysfunctional cells that stably express TOP2A and TOPBP1 mutants, to confirm the role of TOPBP1 and its interactome in TOP2A recruitment to UFBs. Finally, ChIP will be employed to determine the genomic loci of TOPBP1/TOP2A associated UFBs. The project will systematically characterise the role of TOPBP1 and its interactome in the resolution of UFBs. The findings will further our understanding of TOP2A/TOPBP1 processes that underpin faithful chromosomal disjunction during mitosis, providing important insights into how dysfunction in these mechanisms may impact human health.

Potential impact
This project is fundamental in its nature and as such addresses basic biological question of how do cells maintain faithful transmission of genetic material through mitosis, a process that is essential for the survival of all organisms. It is expected that this work will improve our understanding of how cells regulate faithful chromosomal disjunction between daughter cells in order to prevent genome loss or damage. Moreover, Top II inhibitors have become an established strategy for treatment of cancer in recent years, with etoposide and doxorubicin being used to treat a broad range of cancers. However, resistance to Top II inhibitors as well as bone marrow and cardiac associated toxicity become a therapeutic problem. Therefore, it is necessary to explore the role of the TOPBP1 and TOP2A interaction in an attempt to provide novel rationale for treatment strategy. If successful the findings of this project have the potential to provide structural data that may pave the way to novel therapeutic strategies for the treatment of a broad range of cancer types in addition to the primary objective of furthering our basic understanding of chromosomal disjunction.

As such the project will bring benefit to the wider scientific community through the provision of novel insight into the mechanisms of faithful chromosomal disjunction, stimulating new research in the field. Throughout the course of the project it is perceived that I will generate structural data that will provide initial information to begin development of small molecule inhibitors of the TOP2A-TOPBP1 interaction or its novel binding partners. It is expected that there will be considerable interest from the pharmaceutical/industrial sector due to the development and application of a broad range of topoisomerase inhibitors.
Finally, the data will provide important information that will guide current clinical use of topoisomerase inhibitors through the identification of novel biomarkers of resistance. It is hoped that this will provide a relatively immediate benefit to human health.

To disseminate the generated information to potential beneficiaries, data will be subject to broadcasting by both national and local media where appropriate throughout the fellowship. The aim of this is to inform the public about the main research findings of the project, trends in the field and the importance of the results in relation to human health. I am also involved in relevant public engagement activities and an attendee to national conferences of relevance including the annual Genome Stability Network meeting. During the course of the project I will disseminate all findings of the work through poster presentations at national and international conferences with themes relevant to the project. This will take place during the second and third years of the project, with oral presentation at an international conference of relevance in the third year. This will coincide with publishing of the findings of the project in peer reviewed journals.

The ICR possesses direct links with the Royal Marsden hospital and the data will be shared with medical professionals through the presentation of findings orally or by broadcasting through local media. Finally, potential licensing partners will be notified to aid in commercialisation and development of important discoveries, to make the data available to suitable pharmaceutical/industrial partners who have an interest in this area. This will be aided by the ICR's Enterprise team in order to develop the most advantageous exploitation strategy. In all the above cases, prior to making the data publicly available to any commercial partners, all necessary steps will be taken to ensure that licensing agreements and/or patents are secured.

Together this will ensure that the project has its maximum impact in providing benefit to human health and providing a significant contribution to science within the 36-month time frame of the fellowship.